Low energy remote intelligent monitoring & control systems and products to better monitor and reduce energy consumption

The whole issue of energy and the need to reduce its
consumption is high on the global political agenda and have
elevated the emphasis on the energy management services
market. Many companies have shown interest in energy
efficiency, and energy management as an immediate option
to counter the energy crisis. It has been reported that a
building energy management system can typically control
60-80% of a building's energy usage. By optimising the
system, for example getting it to perform consistently with
the way a building is used, significant saving can be made.
Therefore, in order to identify what can be achieved, it is
important to understand the current situations within a
building.
i
i This Project relates to the development of increased
functionality of the t-mac® technology. Currently available
t-mac® systems are web based energy monitoring and
management systems for remote monitoring and recording
of critical readings and providing real-time and historical
reports on equipment conditions. The project is aiming to
expand the technology (advanced t-mac®) to enable more
sophisticated diagnostics through interfacing with all major
building management systems. Within this area of the
development, intelligence would be incorporated to
recognise and map particular building characteristics
against air conditioning and boiler specifications in order to
identify optimum settings. T-Mac is also planning to
develop monitoring and control system technology that 1
1 meets the requirements for the smaller commercial,
; industrial and domestic users. This part of the project
would include the design and development of smart meter
optical interface to enable non-intrusive meter reading of
existing utility meters (such as gas meters) and submitting
readings to the suppliers. The company proposes to
employ self-powered (based on energy harvesting such as
linear motion, pressure light, vibration etc.) wireless
technology interface and intelligent sensors for an optimal
low cost solution.